Trusts role in conserving biodiversity and reducing conservation conflict: Case in Nepal

This project examines the role of trust in biodiversity conservation and how trust can be promoted to reduce conservation conflict, through a case-study with National Trust for Nature Conservation, Nepal.